Scalable Non-invasive Radiometric Wireless Sensor Network for Partial Discharge Monitoring in the Future Smart Grid

Partial discharge (PD) refers to an electrical spark that does not completely bridge the space between the conductors causing it. It occurs in degraded electrical insulation and its occurrence is known to be characteristic of insulation defects in the high-voltage (HV) components (transformers, switchgear, cables, etc) of the electrical grid. Such PD results in the radiation of short pulses of electromagnetic energy extending over a wide band of radio frequencies. The detection and location of such radiated signals and, in particular, the careful tracking of changes in their intensity can thus be used to monitor the health of HV equipment. There is an immediate economic case for ubiquitous and continuous monitoring of PD intensity throughout the power system to realise an early warning system for equipment failure. This case rests on the fact that by monitoring radiated PD signals: (i) a compromised item of plant item can be de-rated or replaced to avoid catastrophic failure by rerouting network energy flows, (ii) routine maintenance can be replaced with condition- or risk-based maintenance, and (iii) de-rating or replacement of aging plant can be postponed until demonstrably necessary. One component of this project is to develop and deploy a network of free-standing, non-invasive, wireless sensors that will use these signals to cooperatively locate sources of PD and monitor their evolution. The resulting space-time map of changing PD intensity will provide system operators with a real-time picture of equipment health.

The radiometer network described above will map gross PD intensity and provide a simple, but robust, early warning of plant failure. The detailed character of a PD signal (its time waveform, frequency spectrum and statistical behaviour) carries more detailed information about the nature of the insulation defect producing it than PD intensity alone. This has been demonstrated in the context of invasive sensors requiring contact with plant items. The relationship between the nature of insulation defects and the character of the resulting PD signal received by free-standing sensors is, however, currently obscure. A second component of this project is to investigate this relationship by developing and deploying a smaller number of specially designed radio receivers capable of extracting a broad range of signal characteristics along with the radiometers (intensity sensors) described above. Over the course of the project, as insulation defects are diagnosed by the power system operator in the normal way (including forensic examination of failed items of plant), the nature of specific insulation defects will be correlated with the characteristics of the observed PD signal. A programme of opportunistic measurements of PD signals obtained by transporting a free-standing portable PD receiver to any substation identified as having a significant insulation defect or PD source will accelerate the collection of fault-specific PD data. Automatic signal processing and data analysis routines will be developed and used to identify those signal characteristics providing the best discrimination between insulation defect types. Spatially resolved, real-time, information about the health status of the grid, including information about the nature and severity of incipient faults, raises the possibility of the self-diagnosing (and ultimately self-healing) grid.

As an integrated part of the future 'smart grid', ubiquitous and continuous PD monitoring will allow routing of energy to be dynamically optimised to minimise any selected cost metric. Such a cost metric might, for example, include the monetary and environmental cost of transmission losses (including CO2 emissions), the cost of maintenance and/or replacement of plant, and the cost (economic and social) of supply interruptions. This project is thus an important component in the vision of the self-optimising grid.

Potential impact
The wider beneficiaries of the proposed work will include:

(i) the electricity supply industry - In the short term (< 7 years) radiometer networks measuring PD intensity variation will allow the replacement of routine/planned maintenance with condition-based maintenance, the continued (confident) use of aging assets, the delayed replacement of aging assets, a reduced risk of catastrophic equipment failure, and fewer customer minutes lost (CMLs).

(ii) electricity consumers - In the short term consumers will benefit from greater supply reliability and lower (or less rapidly increasing) electricity prices due to the less urgent need to replace aging plant. In the longer term (>10 years), further savings will be made due to automation and the techno-economic optimisation of the transmission/distribution network made possible by a self-diagnosing, self-healing, self-optimising smart grid. This project will accelerate progress towards the realisation of the smart grid facilitating the earlier, and more complete, realisation of generic smart grid benefits (smart metering, smart loads etc) and the corresponding development of more sophisticated and flexible tariff structures.

(iii) WSN manufacturers and suppliers - The large market represented by the UK, European and worldwide electricity networks for the free-standing PD-WSN proposed will be of direct benefit to this commercial sector.

(iv) Policy makers, regulators, Government and society - In the long term the self-optimising grid (of which the self-diagnosing grid is a prerequisite) will allow complex socio-economic trade-offs between diverse cost metrics (grid efficiency/CO2 emissions, cost of plant replacement, maintenance cost of existing plant, probable number and duration of supply interruptions etc) to be facilitated. The weights chosen for the different elements in the formula describing an overall cost function will be a powerful tool for realising economic, social and political objectives.